EduQuest - Immersive Escape Rooms for Education

EduQuest is an iPad based app that brings escape room style learning to life for primary schools. Using the power of Augmented Reality (AR), EduQuest will immerse children in different topic themed escape rooms, such as Ancient Egypt, where they will be required to work together, utilising their critical thinking skills in order to solve a series of different learning based puzzles.

Using an iPad and AR, children will be able to walk through a magical door that will virtually transport them back in time. Once inside this new 3D environment, children will be required to interact with objects and complete different learning based puzzles in order to 'escape' and unlock another room. One minute you might be exploring inside an Egyptian temple, the next you might be trapped inside an ancient tomb. The world is changing and so is the way that children learn. Bringing the curriculum to life through immersive technology has never been so important.